Wisely Driven Fuel Partnership

The Wisely Driven Fuel Partnership (WDFP) Project is a collaboration between Robert Wiseman Diaries, Chive Fuels, Cenex and MIRA to undertake a Low Carbon Truck Demonstration Trial using 40 new OEM warranted dual fuel (DF) 40t articulated trucks substituting diesel with natural gas from 2 upgraded public access Liquefied Natural Gas (LNG) stations, one in the West Midlands and one in Scotland. The performance of vehicles and refuelling infrastructure will be evaluated through modelling and model validation using data collected during both real world operation and under controlled test track conditions in order to verify real-world tank-to-wheel and well-to-wheel CO2 savings and air quality emission (NOx, PM) gains from the gas vehicles . The WDFP aim to validate the business case for the new generation of OEM DF trucks and report on the outputs as an aid to performance validation, refuelling infrastructure roll out and gas truck market development.